ARCADE

ARCADE will be a new departure for DARKFIELD and for our sector, pushing the boundaries of technology, storytelling and immersive performance, reaching more places, more people, and more minds than ever before.

DARKFIELD are famous for delivering unique live experiences in shipping containers across the world directly to audiences of over 350,000 in the UK, Australia & New Zealand, China, US & Canada, South Korea and Mexico.Our clients include Universal Pictures, Merlin Entertainment, Alton Towers, TriBeCa Film Festival and SXSW.

These clients and partners have helped us identify a market demand for ARCADE; a sensory live experience using the nostalgic 8-bit aesthetic of 1980's video game arcades. An epic interactive world plays out and overlaps over a number of different forms: a shipping container experience, an in-venue experience as well as digital experiences.

You will be invited to enter a world of 3D binaural audio and total darkness with live sensory effects. An avatar prompts you to press a single button on the console in front of you. Your choices will impact on how the story unfolds as you embark on their own journey to find out who is controlling them and who you are.